Reframing Postcolonial Discourse in East European Studies: The Case Study of the Belarus Collection at the British Library

This doctoral project seeks to advance postcolonial discourse in East European studies by focusing on the British Library's unique Belarusian collection, the history of its development during the Cold War, and the collection's evolution in response to Belarus' 'decolonising moment' as it broke out of the Soviet fold in 1991.

This project will be jointly supervised by Dr Natalya Chernyshova (School of History) and Prof Jeremy Hicks (Department of Modern Languages and Cultures) at Queen Mary University of London and by Dr Katie McElvanney, Dr Katya Rogatchevskaia, and Dr Olga Topol at the British Library. The student will spend time with both QMUL and the British Library and will become part of the wider cohort of AHRC CDP funded PhD students across the UK.